Modelling and simulation of complex 3D woven components

3D textile preforms are being used increasingly in the aerospace industry to provide enhanced properties and improve manufacturing time for composite components. With careful design, net-shaped preforms can be made which allow components such as fan blades to be constructed in one piece. These net-shaped components often have complex geometries which, in a 3D woven part, will necessitate the use of either varying weave patterns or one pattern which is gradually scaled to suit. These patterns do not necessarily scale in a straightforward manner and behaviour during compaction will change as the design is scaled. The inability to incorporate the effects of these changes in dimension into the design process is a major limitation which has been identified by manufacturers such as Rolls-Royce.

This project will develop novel methods for modelling these complex components building functionality into the in-house geometric textile modelling software, TexGen (http://texgen.sourceforge.net).